The Development of p-type Transparent Conducting Oxide Materials using Atomic Layer Deposition

Investigation into the development of p-type transparent semiconducting films, this will include but is not limited to Nickle Oxide and it's potential precursors. This research is aligned with strategic targets outlined by the EPSRC and UOB, in areas of nano and energy materials.